Evolution of Earth's large-scale topography in the Cenozoic

The scoping study will bring together experts in geophysical observations of topography, geological proxies
of subsidence, uplift and paleoaltimetry, lithospheric mechanics, computational fluid dynamics, seismology
and mineral physics, to produce an action plan for a directed expenditure that will allow us to determine
Earth's topography and bathymetry for the last 60 My - and set the boundary conditions for understanding
the long-term carbon cycle, changes in sea-level and large past climatic extremes.
A strategic program is necessary in order to weave these threads together in the form of a comprehensive
model of long-wavelength topography and its driving forces over the Cenozoic. Ties between communities
that do not normally interact strongly must be forged: between those with expertise in the shallowest crust
and the deepest mantle, and between those with expertise in observational data and dynamical modeling. In
order to make progress sustained effort must be devoted to bringing together observational constraints on
paleotopography from the geologic record and models of whole mantle structure and circulation. Among the
fundamental challenges to be overcome are the large range of length scales involved, from that of sedimentary
basins to that of tectonic plates, and the large range of time scales, from that of river incision to plate
rearrangements.

Potential impact
Discussions of wider technical applications of code development and materials modeling and activities for public dissemination.